University of Central Lancashire and Recycling Lives Limited

To develop alternative products from a waste stream to reduce the environmental burden of their disposal. New revenue streams are created, and existing land fill costs are reduced.